Enhanced energy generation from landfill gas & leachate ammonia using new Stirling technology

This 22-month project will demonstrate the effective use of landfill ammonia and landfill
methane in the production of small scale power generation.